Flat Optics for edge imaging and polarimetric imaging

This is a PhD research project in Physics. Recently, the emergent ultrathin optical devices consisting of planar nanostructures have shown much promise for unprecedented control of light propagation. Optical metasurfaces are planar nanostructured interfaces and have recently attracted tremendous interests due to their capability in the manipulation of the amplitude, phase and polarization of light at subwavelength scale. Flat optics has provided new opportunities for the development of ultrathin devices with unusual functionalities, which are ideal for device miniaturization and system integration. This project will concentrate on the simultaneous control of phase and polarisation at subwavelength scales and develop novel devices for edge imaging and polarimetric imaging.